GCRF Development Award: Mobile Arts for Peace (MAP)

The MAP Network Plus Development Award will enable us to strengthen collaborative and equitable partnerships across multi-linguistic countries including Kyrgyzstan (Kyrgyz, Russian, Uzbek), Rwanda (Kinyarwanda, English, French, Swahili), Indonesia (Bahasa Indonesia), and Nepal (Nepali). Although all Co-Investigators speak and write in English alongside their mother tongue, the MAP Network Plus project will aim to explore varied translation practices for PI/Co-Is and project partners alongside stakeholders and beneficiaries to communicate in the language most comfortable and accessible for them. This process will be trialled across three main activities including the development of a website, webinar, and scoping visit. Text United software will be embedded within Microsoft Office and Sharepoint sites alongside the MAP website that will be developed through the Development Award funding. The software will enable the translation of communications via documents added to the website alongside email communications across all of the specified languages. During the webinar and scoping visit, translation will be explored through the use of simultaneous translation services and the use of arts-based methods as a communication and translation tool.

These activities will contribute to the aims, objectives and research agenda for the overarching MAP Network Plus project specified in the outline proposal through the consideration of AHRC Panel outline feedback. In particular, to address the following points: a) to explain the rationale behind the four country contexts that have been chosen; b) to develop the literature review and secure strong academic outputs as well as non-academic outputs; c) to discuss further how the Network Plus will address different languages; d) to consider the potential risks around securing access from governments and of capacity to influence national authorities if the suggested change to national curricula does not materialise in practice; e) to further develop objectives and pathways to impact to give alternative routes to change; and f) to expand on the experience of the PI and Project Team in regards to managing large projects and the support network that will be available from the RO(s).

MAP Network Plus will address these points through the noted activities as follows:
a) Comparative Approach: The four country contexts have been chosen due to their varied engagement with former MAP-related training and use of arts-based research methods. In particular, the four countries will focus on varied aspects of impact from a local, regional and national/international level. The Development Award will enable some of the successes and challenges to be identified and for the in-country partners to establish a strong structure for South-South and North-South mentoring and to establish proposed pathways to impact.
b) Capacity Building: The webinar and symposium will engage strong academic and non-academic partners to develop the literature review and to explore possible co-produced outputs; alongside the development of a grant and publication support strategy to be developed across all partnering countries.
c) Translation: The Text United software will be trialed to provide communication across all languages. This provision has been set as a high priority; especially to reach the most marginalised communities. Arts-based approaches have been adopted to provide another form of communication to engage young people and policy makers.
d) Stakeholders: The Advisory Board will consist of key stakeholders to consider the potential risks around securing access from governments and of capacity to influence national authorities. In this way, proposing varied spheres of influence.
e) Management: Meetings will be conducted across the RO(s) with the pre and post award teams to establish a support network and to ensure cohesive management of the project at all levels and across institutions.

Potential impact
This project will provide a series of activities for learning from one another, relationship building and Network Plus project planning (webinar, project team meeting, symposium) alongside the development of an infrastructure mindful of translation challenges to ensure the successful co-production of the project through ongoing communication and dissemination of information (website, meetings with central research team, international advisory board meeting). Translation software and services will enable equitable inputs and outputs from our beneficiaries and ensure wider dissemination of the academic and non-academic research outputs across the project. We aim to include the primary beneficiaries and stakeholders at every stage of the process. Primary beneficiaries include: young people, educators, heads of schools, religious leaders, cultural artists, government officials such as the Minister of Education, Minister of Youth, Minister of Culture; academics and researchers, NGOs, CSOs, cultural organisations and other projects or organisations focused on peacebuilding initiatives serving marginalised young people.

Project activities will enable equitable co-production and provide opportunities to explore the varied routes to influence policy and the national curriculum through arts-based practices of peacebuilding. The network will further enable the design and delivery of evidence-based monitoring and evaluation using an arts-based methodology to engage varied levels of society (local, regional, national). Due to these noted activities, the beneficiaries will experience improved partnerships and communication systems for South-South and North-South knowledge exchange. Also, the integration of the beneficiaries and stakeholders across the project will build capacity (ex: young people serving on the international advisory board and engaging youth researchers) and align project needs with project outputs through the co-design of the project.

Some of the direct benefits of facilitating communication include the opportunity to integrate young people in policy-making processes to magnify their own agendas and to establish direct links of engagement and access. The focus on youth policy will be core to the scoping visit to Indonesia, where we will be working alongside UNESCO Jakarta. The symposium hosted by UNESCO Jakarta will provide an opportunity for educators to expand their access to curricula and teaching and learning approaches across post-conflict contexts. Cultural Artists will benefit from the exploration and analysis of how varied arts-based approaches can be used to create dialogue. CSO and NGO workers will benefit from engaging with a wide network of young people, government officials and policy makers to explore synergies between MAP and the aims and objectives of related peacebuilding projects. UNESCO and policy making bodies will benefit from the trialling of arts-based methods of monitoring and evaluation.

Participatory Action Research will be a core component of the programme. MAP Network Plus will provide the platform to foster capacity building for youth, adult educators and cultural artists who will then design, research and evaluate their own projects to prevent conflict, building sustainable and inclusive peace. The research will contribute new knowledge about how embodied local discourses may inform or counter hegemonic or national constructions of post-conflict identity formation and the peaceful transformation of conflict. All beneficiaries will benefit from materials that are created from the MAP activities and the wider MAP network; potentially leading to future funding and research opportunities.